Footprint Tools 1

UK Based Manufacturer looking to research the current market for two hand tools associated with the building trade.

Post research an innovative re-design of the products based on an improved user experience and efficient manufacturing processes will be required using CAD and rapid prototyping.

Two products being researched are made out of plastic and the third being made of steel.